Request for EPSRC Sponsorship: 10th EASE Conference

We are seeking support from EPSRC to provide support to enable postgraduate research students to attend the EASE 2006 conference and the associated doctoral symposium, on the basis that the conference is highly relevant to any research student working in practical aspects of computing and software engineering, and that the symposium is intended to introduce some relevant approaches to research evaluation and synthesis. We are asking for support with preparing the symposium material, and also to enable us to provide free places for up to ten students whose work is more advanced to attend both elements, as well as places for ten students to attend the doctoral symposium.